Towards improved vaccines for control of avian pathogenic Escherichia coli in poultry

Technical abstract
Avian pathogenic Escherichia coli (APEC) cause colibacillosis in poultry and pose a significant threat to food security and animal welfare worldwide. Existing vaccines confer limited serotype-specific protection and the immunological basis of resistance is not defined. We propose to dissect protective immune responses induced by primary infection or vaccination in turkeys toward the rational design of improved control strategies. This will be achieved via the following objectives: 1. Define immune responses of turkeys to existing live-attenuated and killed APEC vaccines. 2. Define immune responses of turkeys to primary and secondary APEC infection. 3. Evaluate the role of B cells in vaccine-mediated protection and clearance of APEC. 4. Evaluate the impact of Th-biasing adjuvants on vaccine-induced protective responses.